Manchester Metropolitan University and Levitex Foams Limited KTP 24_25 R5

To develop a clinically evidenced novel sleep posture support and treatment device, 'Back Noodle', for Lower back pain condition/lower section of the lumbar spine (lumbosacral junction) pain, where the device development will scale a systematic framework of continuous product optimisation via a patient-centric design and testing toolkit.